Data2Action: Learning Network for AI and Data-Powered Social Innovation and Co-Creation of Transformative Change

Data2Action will train 10 doctoral Fellows as the next generation of transdisciplinary social innovation leaders who are capable of ethically and responsibly developing state-of-the-art data science and artificial intelligence (AI) for social good.

The network will bring together leading data science and AI researchers and experts with practitioners and experts in social innovation to conduct empirical research and cascading skill-building with the following objectives:

Establish a research roadmap and framework grounded in empirical knowledge and best practices for data science/AI to power social innovation (Data/AI for Social Good).
Demonstrate the potential and benefits across sectors of implementing social innovations powered by data science and AI through five demonstrator projects that showcase the impact on critical societal issues: Climate, Social justice, Democracy, and Health and Ageing.
Build capacity, Data/AI tools and methods for social innovators and entrepreneurs through an integrated open cascade training programme.
Create new career pathways for data science and AI dedicated to social innovation.
Provide guidance and support for practice about data science and AI for social innovation to stakeholders who contribute to social innovation: policymakers, funders, and governmental organisations and to data science and AI technology development.